HyInHeat TCUK

The main objective of HyInHeat is the integration of hydrogen as fuel for high temperature heating processes in the energy intensive industries. While some of the equipment is already presented as hydrogen-ready, the integration of hydrogen combustion in heating processes still needs adoption and redesign of infrastructure, equipment and the process itself. HyInHeat realizes the implementation of efficient hydrogen combustion systems to decarbonize heating and melting processes of the aluminium and steel sectors, covering almost their complete process chains. To reach this overarching objective within the project, furnace and equipment like burners or measurement and control technology but also infrastructure is redesigned, modified and implemented in eight demonstrators at technical centres and industrial plants. Besides hydrogen-air heating, oxygen-enriched combustion and hydrogen-oxyfuel heating is implemented to boost energy efficiency and to decrease the future hydrogen fuel demand of the processes. This might result in a total redesign of the heating process itself which will be supported by simulation methods enhancing digitalisation along the value chain. Since critical production processes are converted, it is a fundamental requirement to maintain product quality and yield. Priority is also given to the refractory lining to prove sustainability. From an environmental perspective, new concepts for NOx emission measurement in hydrogen combustion off-gas are developed. Material flow analysis and life cycle analysis methods will support the comprehensive cross-sectorial evaluation, which allows the determination of the potential for the implementation of hydrogen heating processes in energy